DORMOUSE: Detection Of Reflected Microscopic Optical UltraSound Emission

Since I realized I wanted to pursue a PhD, I pushed towards obtaining as much research experience as
possible. In my 2nd year I chose to do a UROP, researching the electrophysiological response of flies when
exposed to a deformation of their visual field during flight. Collaborating with the PDRA and PhD students, I
helped develop a new platform to acquire electrophysiological data. Drawing on their expertise I sought to
understand the complex biological phenomena involved and expand on my engineering skills. This
experience was so fulfilling that, when some personal and mental health issues lead to me having to take
an interruption of studies, I chose as part of my recovery to take on an additional summer research project
during which I helped develop a new type of optical system called a spatial filter beam expander. Tackling
this project independently, I made enough progress that my supervisor believes we can publish this work in
a journal like Optics Letters or Scientific Reports. Finally, during my final year project I will be designing and
building a system to detect bioweapons using stand-off Raman spectroscopy, and will give me a head start
in the skills, techniques and topics required to succeed in this field.
Outside of my academic and research time, I enjoy spending time as a teaching assistant and in one-to-one
tutoring sessions. I also enjoy sports and travelling, which are an endless source of inspiration and ideas.
I find the applications of such basic principles such as light, sound and waves into a practical, life-saving
situation fascinating. By taking part in the Smart Medical Imaging Centre for Doctoral Training, I believe I
can put my wide interdisciplinary skills together with the training provided by the course to develop of a
bioimaging technique